EPSRC Core Equipment Award to University of Surrey 2024

This proposal addresses a demonstrable requirement to enhance the core-equipment in catalysis, materials research and sustainable materials processing at Surrey. The equipment requested will provide underpinning support to researchers at all career stages and is aligned with the University of Surrey’s Research Strategy and the pan-university Institute for Sustainability objectives which seek to effect significant change through world-class research.
The selected items of core equipment that we would like to fund through this award are as follows:

Single crystal X-ray diffractometer
Circular material digital manufacturing unit

The proposed equipment will strengthen the doctoral and post-doc training at Surrey to equip students and PDRAs with essential research skills that will lead to long-term interdisciplinary collaborations across faculties, broaden Surrey’s leading research capability in diverse engineering sectors and accelerate short-term transformative impacts in science research and beyond.